Newmills Engineering - Computational Fluid Dynamics Research

Newmills Engineering are an SME who are UK manufacture hydroelectric turbines. We are looking to expand our market share in new and innovative ways to meet the growing needs of the domestic and international Hydro markets. We are applying for an Innovation voucher to facilitate the establishment of a relationship with CFMS who will assist us in the development of an internal computational simulation service to boost the company's effectiveness and marketability. This award will enable us to solve a current case which is already in progress with a view to applying for further funding from Innovate UK to firmly establish this ability as a service which Newmills Engineering can offer.